Quantum optics in curved space

Recently, our group has developed a novel gauge-independent approach to quantizing the
electromagnetic field in free space. This approach has already enabled us to revisit field
quantisation in non-trivial situations: for example, in the presence of boundary conditions for
application in quantum sensing. The aim of this PhD project is to build on our current expertise on
the quantisation of the electromagnetic field to improve our understanding of quantum optics in
relativistic scenarios. We plan to use electric and magnetic field quantum observables, which
reflect the rich dynamics of the electromagnetic field in curved space, to obtain new insight into
fundamental physics and to pave the way for novel approaches to quantum information processing
with photonic systems.